SecurePay

SecurePay aims to strengthen cyber resilience in UK digital commerce by improving online checkout security and fraud prevention. Current systems often require consumers to disclose personal details before receiving any meaningful assessment of transaction risk, increasing exposure to digital fraud and data breaches. SecurePay is developing a consumer-centric, AI-driven cybersecurity framework that performs on-device transaction cyber-risk assessment before personal data is shared. Sensitive data is stored and processed on the consumer device using hardware-backed secure environments, while on-device AI provides real-time cyber-risk signalling. The solution is complemented by server-side, cross-merchant AI cyber-risk analysis and crypto-agile, post-quantum-ready protection, supporting safer and more trusted online transactions in the UK.